SKA supplementary funds

This grant provides supplementary funds to the University of Oxford's development work on the Square Kilometr Array project. The funds will be used to engage industrial contractors on key aspects of the system design.

Potential impact
These funds will generate impact in the industrial sector both immediately and over the longer term. The funds will be used to enage companies to do contract design work for the SKA project, a direct economic impact. Under the SKA IP policy, these companies will also be free to exploit the IP generated in their other business, resulting in further impact. The work will also require the academic side of the project to work closely with industry. This is likely to generate further ideas and potential collaborations and spin-out activities.